Summatic: An Intelligent STEM Learning Platform from School to University

Summatic is the complete quantitative assessment and learning platform helping schools, colleges and universities to deliver advanced, reliable testing and engaging, accredited academic resources. Our aim is to use technology to create a more efficient and effective STEM learning experience for students.

With Summatic, institutions can bring any assessment online, ranging from diagnostic testing that can identify gaps in student knowledge, to in-course assignments and end-of-year exams. Our platform can assess the full range of quantitative question formats authentically, with automated marking, instant step-by-step feedback and enhanced analytics on student performance. Summatic also creates new question variants for unlimited student practice, which helps to drive engagement that is 7x higher than conventional learning methods.

Our platform contains a full suite of exam board endorsed content, covering GCSE, A-Level and undergraduate level courses. Summatic helps to bring static textbook content to life, with live graphs simplifying complex topics and catering for different learning preferences.